Interoperability Flagship: Optimising supply chain environmental data flow with AI/ML

This Interoperability Flagship project will develop an innovative Artificial Intelligence / Machine Learning powered interoperability layer as a core capability of Digital Catapult's Digital Supply Chain Innovation Hub (DSCH).

The project aims to speed up and automate the flow of information across supply chains to optimise the flows of products and money, strengthening the resilience and sustainability of UK manufacturers. We aim to do this by overcoming one of the key blockers of information flow: Inadequate interoperability where systems are not able to communicate seamlessly for the purpose of exchanging, interpreting and using data to improve decision making.

For this project we are focused on optimising engineering and carbon data flows for Network Rail's Transpennine Route Upgrade using the Treasury funded Shared Digital Carbon Architecture programme as the core framework and digital tools to integrate with. The project will bring together leading stakeholders from across industry: Network Rail, Costain, Mott MacDonald, Bentley Systems, Digital Catapult, and National Physical Laboratory.

We will use cutting edge AI/ML techniques, in combination with foundational data/semantic models, to infer and guide connections between system interfaces and generate interoperability dynamically across supply chain systems. This would then result in a new approach to interoperability that will enable the supply chain to be digitalised, optimised and sustained quickly enough to meet UK wide goals such as climate, productivity, resilience and monitoring of policy.

The principal outcome for participating businesses will be to transform their common data environments (CDE) into connected data environments. A CDE is a cloud-based space where information from construction projects is stored and access is permissioned to participants. However, the data is often low quality, incomplete and out of date. Today, to verify the emissions of a project can take a minimum of 10 weeks - if at all - whereas we aim to be able to deliver it in 10 seconds.

We will achieve this by addressing the challenge from both the business model and technology solution angles. First looking at the business requirements to unlock carbon and engineering data flow, and designing the incentives and business model to support those requirements. Then we will develop the algorithms and semantic models to create the interoperability layer for this use case and can then be expanded to a variety of others that we line up during the project (such as the application across partner programmes and the broader Digital Supply Chain Hub ecosystem).